Conversational Analytics for Clinical Trials Results

In a few years, Artificial Intelligence will be almost intelligent and understand everything in your health database records. It would understand not just what you wanted, but find the right pieces of data, do the necessary calculations, and give you the answer you need.

The system would understand not just what you wanted, but find the right pieces of data, do the necessary calculations, and give you the answer you need. "How many subjects have encountered at least one Adverse Event for females above 40?" No problem. A few seconds, and it'll spit out the information you need. Faster and more reliable than analysts.

While we're not there yet in NLSQL, we are getting closer, and what we have right now is pretty powerful if we say so ourselves.

But one day.... we will deliver such a product into our end-users hands.

Our R&D approach assumes an extension of the data systems used in medical trials data analysis with a google-like interface without disrupting the actual source of the data.

NLSQL is the first NLP to SQL code API, that can empower Biostatisticians, Clinical Data Analysts, and Casual Analysts with an intuitive text interface for medical trial records for getting data visualization and undiscovered insights related to Adverse Events, Disease progression subjects, or Serious Adverse Events, etc.

NLSQL software helps to harness poorly accessible medical trial data for building data visualization based on existing information to inform and increase the speed of the development of new medicines discovery with significant benefits for the biopharmaceutical industry. Besides data visualizations, NLSQL can assist with detailed reports sharing using excel format for detailed analytics across medical trials subjects. The data visualizations and insights could be requested using only natural language requests as well as detailed excel reports, that provide the end-users the ability to drill down for the basic poorly accessible medical trial data in seconds rather than months.

With the NLSQL software, medical staff will be able to inspect and interpret billions of rows of medical trials information from any source, or healthcare database. It provides instantaneous search and analysis to identify patient information and multiple adverse events with demographic conditions in seconds rather than months.

Our R&D team is focused on developing technologies that can not only make an immediate impact on the current biopharmaceutical industry but can also grow and adapt in line with the coming transformative changes.